Investigating techniques and processes for regenerating new keratin fibres from wool waste for fashion and textiles

This research addresses the urgent need for sustainable wool recycling by developing an innovative chemical regeneration process to transform waste wool into high-performance fibres comparable to virgin wool. While mechanical recycling degrades fibre quality, limiting applications, chemical methods offer potential to customise fibre specifications (length, fineness) and even enhance durability through molecular engineering. The project will aim to optimise wool dissolution using eco-friendly reagents that preserve polypeptide integrity, develop efficient keratin regeneration protocols with integrated mass colouration to eliminate dyeing, and Characterise regenerated fibres against virgin wool benchmarks in terms of mechanical properties, wear comfort.